New modes of action to deliver broad-spectrum and durable fungal resistance in crops

Tropic and Micropep will collaborate for the first time, combining Tropic's expertise in non-transgenic gene-editing technologies with Micropep's expertise in micro-peptide discovery to enable development of crops having broad-spectrum, durable fungal resistance via a novel technology platform. Tropic will deploy gene-editing technologies to exploit Micropep's designed peptides or naturally-occurring peptides and, to demonstrate proof-of-concept, peptides will be screened for resistance to fungal disease.